AirWing Wind Propulsion Advanced Manufacture Development Liverpool

The proposed project seeks to develop the manufacturing process and standards for a novel wind propulsion system (AirWing(tm)) for manufacture specifically in the Liverpool region. GT Green Technologies (GT), lead organisation is a Liverpool based company and the project seeks to setup the foundations for a sustainable, safe and resilient manufacturing process within the Liverpool region, contributing to net zero and resource efficiency in the shipping industry.

AirWing is a novel and unique wind propulsion technology that utilises wind power to reduce the fuel consumption and hence carbon emissions of vessels it is fitted to. The device can be retrofit or fitted to newbuild vessels to reduce their reliance on fossil fuels. The device can be used in combination with alternative fuels to produce a zero emission vessel with much reduced operational costs. The project aligns with the competitions aim of supporting outstanding innovation projects lead by business that contribute to a sustainable, safe, advanced, agile and resilient manufacturing sector.

The project will help address Liverpool's Freeport net zero objectives . The project will also establish a net zero and resource efficient supply chain and manufacturing process through development of manufacturing processes and supply chain in the Liverpool region focused on these topics.

By developing manufacturing links in the Liverpool innovation cluster, the project will grow the regions expertise in advanced manufacturing and materials. It will enhance Liverpool's reputation as a hub for innovation and attract new investments and business to the region. The project will also create new job opportunities and drive economic growth by fostering collaboration between local businesses, universities and research institutions. This aligns with the finding competition goals of contributing to growing these particular areas in the cluster.

Moreover, by developing a novel wind propulsion systems manufacturing capability in the Liverpool region, the project will contribute to the wider ESG and political challenges faced by the shipping industry. The shipping industry accounts for up to 3% global CO2 emissions and the International Maritime Organisation (IMO) has set ambitious targets for reducing these emissions. The proposed project will help to address incoming regulations related to environmental sustainability and contribute to mitigating the impacts of climate change. This aligns with the funding competitions requirements to contribute to one of the sectors major strategic imperatives.